Exploring the integration of fire suppression, life safety and wellbeing technologies for UK social housing

Plumis wants to spearhead the innovation of the next generation of fire safety systems that provide more value than just operating in an emergency, like outdated fire sprinklers. Using usually dormant temperature sensors to capture patterns of potentially dangerous behaviour, such as an elderly resident frequently forgetting to turn off the hob after cooking, alerting the social landlords of vulnerable individuals who might need to be referred to social care and allowing them to intervene before a fire occurs.

This also means we can provide smart thermostats' functionality, translating into carbon footprint reduction, and make building management services available to landlords, without the need for an additional capital investment. This is aligned to the environmental agenda and the government's strategy on housing. Our objective is the extended deployment of technology we already master for these objectives to be met in a smarter and more cost effective way.